Understanding the long-term corrosion of vitrified radioactive waste

In order to consider nuclear power as part of the solution to the worlds growing energy needs, we first need a safe disposal strategy for radioactive waste. Vitrification, the chemical incorporation of radioactive elements into a glass structure, has been used in the UK and abroad to immobilise highly active liquor from spent fuel reprocessing and is increasingly considered for lower activity waste streams. The UK intends to dispose of these nuclear waste glasses underground in a geological disposal facility designed and engineered to be passively safe for tens of thousands of years. This PhD project aims to understand the corrosion behaviour of nuclear waste type glass under conditions relevant to geological disposal.

This PhD project is multidisciplinary spanning the fields of materials science, geochemistry geomicrobiology and mineralogy. You will, therefore, develop skills across a variety of scientific areas including aqueous chemistry, solid state chemistry, glassmaking, environmental science, high resolution imaging and x-ray spectroscopic techniques. The project can take a number of directions depending on your own interests but will primarily involve hands on laboratory experimental work and field based studies.